3D Immersive Maths & English mobile games

Xplorealms was established in Nov 2019, by female founder and mother of three Reedah El-Saie. Xplorealms is an award winning, EdTech startup building an educational mobile games app, offering culturally nuanced subjects from the British national curriculum, through multi-sensory mini-games, AI and AR, for 7-14yos children. Xplorealms also appeals to parents, educators and schools. The app condenses 12 weeks term-time learning into 1.5 hrs game-play making learning fun and fast!

In September 2021, Xplorealms was selected by Creative Industries 'One To Watch 2021' 100 outstanding businesses in \#CreaTechUK. In July 2021, it was featured in UK Tech News as 1 of London's most diverse tech startups!

"_...prior to Covid disadvantaged pupils were... already 18 months...behind their more affluent peers. By the first half of Autumn 2020, pupils...had experienced losses of upto two months in reading, and...three months in maths_." EducationPolicyUnit,DfE,June 2021

(Source:[https://epi.org.uk/publications-and-research/education-recovery-and-resilience-in-england/][0])

**Vision**

* Foster a love of learning through play
* Enhance the way children learn and retain knowledge
* Offer culturally nuanced and inclusive curriculum
* Make learning fun and fast!

Seedfunded by Reedah, Xplorealms launched a single player MVP, History game, featuring the Tudors in the Apple & Google Play stores on 20 Aug 2021\. The company started redressing the inbalance in the curriculum prior to BLM, offering fact checked and culturally nuanced subjects starting with History weaving the stories of Black Tudors into the game. The app has been beta-tested with state/independent schools, youth centres and BAME communities with neuro-diverse children, parents, governors, teachers and councils all of whom have requested core subjects like Maths, English and Science in fun and fast immersive games.

**Idea**

Aligned with government's 'build back better' agenda, Xplorealms will build 3D immersive virtual inclusive English and Maths games for its educational mobile games app, to recover lost learning during Covid 19\. Both subjects will be aligned with learning outcomes of Key Stage 2\.

**Traction**

In addition to being mentored by Stanford University Launchpad, Reedah was nominated an 'Inspiring Edtech Female Founder' by Super Charger Ventures. Xplorealms has been awarded places on London Mayor's Business Growth Programme, Google StartUp Campus, EDUCATE, and Natwest Bank Pre-Accelerator. The app was beta-tested with 650 children, parents, families and educators across UK, London, Birmingham, Doncaster, Sheffield and Wales.

**Future growth**

Xplorealms aims to reach children, parents, governors, teachers, youth workers and families in the UK. Expansion to the Middle East is planned over the next 18 months.

[0]: https://epi.org.uk/publications-and-research/education-recovery-and-resilience-in-england/